Teesside University And Coast & Country Housing Limited

To develop and implement an Information Management Strategy focussing on organisational business information requirements and ensuring business alignment of ICT services.